Post-Translational Modifications Orchestrate Organ Symmetry

A major challenge during morphogenesis includes the establishment of symmetry types, such as radial and bilateral symmetry: a developmental commitment which greatly impacts on organ function. In humans, defects in organ-symmetry establishment leads to malformation and diseases, but despite its importance, our knowledge about symmetry foundation in multicellular organisms is very limited. Less intuitively, organ symmetry establishment is fundamental for plant survival too.

Therefore, the aim of this project is to shed light on a new mechanism regulating radial and bilateral symmetry establishment during plant organogenesis, using A.thaliana as a model; investigating how a specific post-translational modifications underpins direct protein interactions between key regulators of plant organ symmetry, which in turn switches on and off gene expression, precisely and quickly, during organ development.